Patterning and growth in embryonic limb development

One of the most fundamental biological processes is the generation of a new individual from a single cell the fertilised egg during embryonic development. We are interested in how different parts of the body are laid down in the embryo. We use the developing limb as a model. In our hand, a little finger forms at one edge and a thumb at the other. How does this happen? Experiments on the small buds of tissue that give rise to the wings of a chick embryo identified a group of cells that controls the number and pattern of digits. The small signalling molecule that these cells produce spreads to neighbouring cells to tell them whether to form ?finger? or ?thumb?. We recently showed that this signal also controls multiplication of cells which will give rise to digits and that this is essential for normal development. We also obtained evidence that the signalling cells have a timer that switches off signal production at the right time once its job is done. We now plan to find out how the digit-forming region of the wing bud grows in the proper directions and the nature of the timer that regulates production of the signalling molecule. With respect to direction of growth, we will test the idea that other signalling molecules known to be produced in the wing bud provide information about the direction in which cells should grow and also endow cells with the ability to polarize in response to this information. We will also use a mutant chicken with very broad wing buds that give rise to many unpatterned digits to test our ideas further. With respect to the timer, we have found the same component in the signalling cells in the wing that is present in a well-known timer that controls specialisation of cells in the central nervous system. We will therefore test whether the timer that regulates signalling in the wing bud works in the same way. This research will be relevant to understanding how development can go wrong and lead to malformations in humans. Because the signalling molecule that controls digit pattern is involved in the formation of many tumours, understanding how it is normally switched off has important implications. Finally, the way in which tissues and organs develop in embryos is of fundamental importance in stem cell biology and may lead to new approaches to tissue repair and regeneration.

Technical abstract
The developing vertebrate limb is an excellent system in which to explore how patterns of differentiated cells and tissues are generated in the growing embryo. Shh-signalling by the polarizing region controls the pattern and number of digits across the antero-posterior axis of the limb (the axis that runs in our hand from thumb to little finger) and is one of the best-studied examples of cell-cell interactions in vertebrate embryos. We wish to capitalise on recently published findings from our current MRC grant that extend our understanding of how digits are patterned by Shh. We found that Shh acts as a proliferative signal controlling expression of cell cycle genes and that a key consequence is directional growth of the potential digit-forming region across the antero-posterior axis of the early wing bud. We revealed that this growth is integrated with specification of digit identities and that these two processes can be uncoupled, thus providing a new explanation for congenital defects affecting the radial side of the limb. This revealed evidence that a cell-intrinsic timer controls the duration of Shh signalling in the limb, which ensures that this powerful signal is correctly terminated. We now wish to explore the mechanism that controls antero-posterior expansion of the limb and investigate the molecular nature of the timer. With respect to directional growth, we will build on preliminary data that Shh signalling is pivotal in, not only stimulating proliferation, but also inducing a directional cue (FGF4) and the ability of cells to polarize towards it (Wnt5a). We will also use the chicken talpid3 mutant with very broad wing buds that is defective in Shh-signalling as a model to understand directional growth. With respect to the cell-intrinsic timer, we already have unpublished data that the polarizing region expresses p27, a key component of the timer operating in oligodendrocyte differentiation. In our recent study we showed that the polarizing region expresses Cyclin D2 that is inhibited by p27. We will investigate whether Shh signalling via Bmps controls an hourglass mechanism by increasing p27 levels relative to cyclin D2, thus promoting differentiation and ultimately terminating Shh expression. We will also investigate whether an extrinsic mechanism, which depends on breakdown of the Shh-FGF4 feedback loop, also acts through this timer. Shh signalling is implicated in tumours in the tissues that it patterns during embryogenesis so understanding the timer regulating Shh expression in the limb may provide new insights.